Black holes in String theory

Since the seminal papers by Bekenstein and Hawking it
is known that quantum mechanically black holes should be described by
mixed states that obey thermodynamic relations analogous to those
describing non-gravitational systems. It is still a challenge today to
provide a consistent and complete quantum mechanical description of the
states (called microstates) that can explain statistically the
thermodynamic laws mentioned above. The project will focus on this problem
from a string theory perspective and aims to better characterise the
generic properties of the microstates for different types of black holes.
In particular, in string theory, black holes are realised as bound states
of many basic constituents, such as perturbative string states and branes.
Different techniques, ranging from the use of the AdS/CFT duality to that
of string amplitudes in presence of D-branes, will be employed to derive
quantitative information on the nature of the relevant microstates.